Funding Options-Price Comparison in Small Business Lending

Funding Options uses modern web technology and data sources to make it dramatically easier for small firms to access the right finance products and providers, potentially delivering significant benefits to the UK economy given the sharp fall in small business lending of the last five years.
Funding Options work with many of the most recognised small business lenders in the UK (being seen as a cost-effective and high quality channel opportunity), and through nationwide distribution partner Red Flag Alert have access to thousands of the most trusted advisors of small firms.
In 2011, Funding Options was a winner of the UK government's "Tech City Launchpad" competition to identify and support the most promising digital companies in London's "Silicon Roundabout", and in 2012 Funding Options was shortlisted by judges from SWIFT – the network underlying international financial services – as one of the most promising new financial technology firms in the world.